Monumo’s 3D Generative-AI Tool (3D-GAIT) for Rapid and Manufacturable Engine Motor Designs

Monumo Limited has an ambitious plan to apply leading digital technology to improve electric motors. The solutions under development have the potential to bring massive sustainability and climate benefits that can be deployed across markets spanning personal electric vehicles, commercial transportation, flight, and power generation.

During this project, Monumo, in collaboration with the University of Nottingham's Power Electronics, Machines and Control (PEMC) Research Group and hofer Powertrain UK, will deliver a 3D Generative-AI Technology (3D-GAIT), to develop rapid and realistic electric motor designs.

This project will address the current challenges faced by the transport industry (specifically e-powertrain engine designs) by tackling three main obstacles to energy efficiency:

1. The time-consuming motor design, simulation, and optimisation phase.
2. The overall efficiency and cost of electric motors.
3. Resource-intensive nature of manufacturing, including use of rare earth elements.

Monumo's technology will seek to massively expand the total number of parameters available for creating simulations of electric motor designs, speeding up this computationally expensive part of the design process and enabling non-intuitive solutions to be found that standard engineering processes can rarely find. Existing solutions are template-driven and limited in the parameters they offer. Monumo's technology will simulate and optimise over free-form designs in 3D, a major step forwards over the state-of-the-art.

Monumo will develop and prototype the main optimisation technology themselves. End-user and powertrain experts hofer will validate the candidate designs and specifications, priming the technology for commercial application. PEMC will provide test data ensuring the tool's robustness and facilitating the commercialisation of research, allowing for further collaborative large-scale R&D work post-project.

This project will help support the UK Government's strategic priorities for EV adoption as well as the UK Transport Decarbonisation plan and Net Zero strategies.